Polymer Membrane Subgasket Coating

Prior to conducting any moulding trials on the polymer membrane, various formulations of the proposed sub gasket material will be evaluated. This will include durometer testing, specific gravity testing, tensile properties. In addition the material will be testing for fluid compatibility in Sodium Hydroxide & Deionised water at elevated temperatures. This will also form the basis of the Arrhenius Lifetime Modelling of the Sub Gasket material,

Full thermal characterisation will be carried out on the proposed material, such as DSC (differential scanning calorimetry), and thermal expansion using thermomechanical analysis.

Bonding testing on the membrane substrate will also be carried out as will evaluation of various substrate preparation techniques.

Methods of moulding on the membrane will also be evaluated.